Imaging developmental gene regulation in living mammalian cells

The regulation of gene expression during development is controlled by genetic elements, called enhancers, and that are often located at large genomic distance from their target genes. Understanding such long-range gene regulation demands consideration of the role of three-dimensional genome folding and this will be the topic of my PhD project.